Besides the Screen Network

The main aim of the Besides the Screen Network is to reconfigure the field of screen studies by refocusing it on those objects, processes and practices that exist besides the screen. Thus, the area of enquiry is broad and aims to bring together questions regarding institutional processes of distribution, marketing and exhibition within enquiries into practices of projection, archiving and curating with new methods of research such as media archaeology. Thus, the aim is to open film and screen studies up to new methods and objects, as well as intensifying the dialogue with other disciplines and practices. In doing so, the Besides the Screen network attempts to understand the continuing transformation of audiovisual media practices. Through workshops, symposia and conference sessions the network will forge links between academics, artists and professionals to refocus film and screen studies on those objects and practices that exist besides the Screen

The project aims to explore the shifting practices and cultures of different forms and events of cinema that exist beside and between screens. In particular it intends to break and reframe the traditional understanding of cinema as collective experience and its institutionalized framework of distributing, displaying and working with images that move. In a constant ever-changing field of audiovisual practices, the network aims to create a new area of research that expands upon and sheds light on processes largely ignored from traditional film and screen studies. The project intends to explore new threads of connections, debate and collaborations within a network of participants, such as students, academics, artists, media labs, and cultural institutions.

Research will be disseminated through workshops, seminars and performances from May 2014 - April 2016. There will also be a dedicated BtSN website where network members can access details about the network's research activities.

Potential impact
The Besides the Screen network would achieve impact through a series of workshops, symposia, screenings, post-screening discussions, facilitated networking opportunities & the BtSN website, twitter feed and interactive forum. It is expected that new and established artists working with screen-based media would be utilize these various opportunities able to present and engage in discussion of their work through participation in the screenings, performances and associated discussions facilitated by the Besides the Screen Network. It is also anticipated that small/medium sized distributors and exhibitors of experimental screen based media would reach new audiences, artists and potential collaborators through the events associated with the Besides the Screen network. Furthermore, the symposia, discussions and website would allow space for discussion of how traditional practices of dissemination might be expanded upon and developed, thus enabling artists and professionals to push forward the boundaries of their respective fields.

There will be an emphasis on collaboration with non-academic partners within the Besides the Screen network. Existing UK partner organizations currently include Bitniks (www.bitnik.org), a media collective investigating digital and analog media and the impact they have on society; Deckspace (http://dek.spc.org), a media lab based in South London; and Exploding Cinema (http://www.explodingcinema.org/) a coalition of film/video makers who seek to develop new modes of exhibition for underground media. It is intended that through collaborative practical workshops, performances and screenings these partner organizations will be brought into contact with each other, and the wider group of artists and academics that make up the BtSN to discuss and challenge traditional methods of production, distribution and exhibition of audiovisual material.

It is planned that this broad range of activities will encourage participation and engagement between the academic and non-academic members of the network and will act as a focal point to exchange ideas developed during the earlier symposia and workshops.

It is the intention of the BtSN that all network events will be held at a variety of venues and videos will be made available through the BtSN website (where appropriate) so as to encourage the engagement of as wide an audience as possible with the aims and discussions of the network. By bringing the discussion online, and to other venues outside of academic institutions, it is hoped that the BtSN will continue to develop links and remove barriers to discussion between academics, artists and professionals involved with those myriad practices of projection, exhibition, distribution, marketing (to name but a few) that exist besides the screen.